Syner-D - Integration of Synergistic Cost Effective CO2 Technologies for Diesel

The Syner-D project is a collaborative group working on the technologies and software required to significantly reduce the CO2 output and enhance the performance feel of a premium brand diesel passenger car.
It will meet future worldwide emissions standards by use of engine and aftertreatment technologies. The partner contributions have further extended the knowledge of the benefits and constraints these respective technologies offer. Deploying these technologies into future mainstream programmes will bring a major competitive advantage to the project members.